Novel antimicrobial touch surfaces based on a nanocomposite electrodeposited metal matrix

Hospital acquired infections (HAIs) pose a significant health concern, are responsible for a
large number of deaths & substantial healthcare costs globally. It is estimated that 80% of
HAIs are spread by touch & despite improved cleaning protocols, their prevalence remains
unacceptably high.
The development of surfaces & coatings that can actively kill microbes provides a significant
opportunity to help maintain a microbially-clean environment, particularly for touch surfaces
where healthcare workers, patients & visitors are in frequent contact & maintaining regular
surface disinfection is impossible. It is well documented that copper & its alloys (brass &
bronze) have intrinsic antimicrobial properties with activity against a broad spectrum of
microorganisms. Studies on the incidence of HAIs in intensive care units showed a patient’s
risk of acquiring a HAI can be reduced by up to 58% when just 6 key stainless steel touch
surfaces were replaced with antimicrobial copper alongside existing infection control
procedures. However, the rising cost of copper & the expense of cast alloy products, limits
wide uptake throughout the NHS.
Karm Research Group Ltd (KRG) seek to develop a novel nanocomposite electrodeposited
metal matrix antimicrobial touch surface that is superior to the existing cast copper healthcare
sector products in terms of antimoicrobial efficacy, surface characterisation, aesthetic
appearance & at a fraction of the cost. The project aims to incorporate nanoparticulates into
the antimicrobial metallic matrix & evaluate the enhancement in technical performance whilst
still retaining high microbial destruction. KRG have recognised the need for lightweight,
improved antimicrobial efficacy, metal coated medical devices, products & fixtures, and
believe this project will provide a world leading coating solution in a completely new product
arena with global market opportunities within a number of sectors.